WASP Bridge - 1st April 2011 to 31th March 2012

Funding is to continue operational costs of the SuperWASP-N instrument. In particular this will support the International costs and actual running costs for the instrument. The data reduction costs (PDRA) will be provided by QUB.